University of Bradford And Norgren Limited

To drive technology innovation in the 'current to pressure converter' core technologies through improved design and advanced materials engineering analysis to support product development in precision pressure regulation.